Bristol XR studio for continuation of events industry in times of lockdown and self isolation

The landscape of the creative industries has changed forever. We are a robust innovative industry but the restriction of people attending cinemas, events, film shoots, meetings, music festivals, theatre, opera, concerts has potentially damaged if not changed the landscape forever.

We propose to research and develop a world leading XR studio. An XR studio is a mix of virtual, augmented and mixed reality technologies. Most recently you would have been seeing XR studio shots in Disney's blockbuster series The Mandalorian. It is a small studio with an LED wall backdrop and floor with a camera that is tracked in space in realtime. As the camera moves in space, the content on the LED or green-screen is 'manipulated' in realtime using high powered computing power and applications such as Unreal Engine, Unity or Notch to name a few.

By integrating all of these elements it is possible to create vast virtual worlds that extend beyond the physical confines of the studio. Tracked cameras can freely navigate the space, panning and orbiting around the virtual world, which can change dynamically based on the camera position. With the addition of LED walls and floor the performers can actually "see" the environment they are working in, and by tracking the position of the cameras, the director, and online audience can move around and interact with the environment in a completely seamless fashion.

In a time of social distancing, the studio can be run by a bare minimum of technicians and content can be created from home working. The whole thing could potentially be remotely operated. We see the building of a permanent studio in the following ways:

* Streaming hub for events. You could have a central sole host that manipulates the environment with PIPs (Picture in Picture) of people joining the virtual event for presentations and panels from their homes.
* Creation of work for the area's animation and design companies, including 100s of freelancers that have lost all their work.
* Forwarding the development of nascent virtual studio technology to support Bristol and the South West film and television producers.\`
* Exploration 'sandbox' for interrogating mixed and extended realities use in the arts and media, for performance and audience interactivity.
* Further pushing the boundaries by integrating VR and XR, by creating virtual performance and broadcasting environments that can be experienced both using traditional broadcast mediums, such as PCs, TVs, mobile devices, but also using VR headsets.